Development of next generation of superconducting electronic and sensors

Large-area arrays of superconducting single-photon detectors will combine precision time stamping with spatial, spectral or photon number information. In such a way these devices will combine the pinnacle of single-photon sensitivity and high temporal resolution together with imaging and high collection efficiency. These properties will make it possible to develop cutting-edge instrumentation that will open entirely new horizons in a wide range of existing and emerging applications of photonics dealing with low light intensities and quantum phenomena.

This project targets the development of innovative superconducting electronic readout scheme to enable deployment of an ultra-fast large-area single infrared photon camera based on arrayed superconducting nanowire single photon detectors (SNSPDs) in a host of disruptive applications like: imaging, remote sensing, communications, life sciences and Medicine.

During the project we will tackle the problems of RF simulation, Nanofabrication (carried out using state-of-the-art electron beam lithography facilities in the James Watt Nanofabrication Centre at the University of Glasgow) and device testing using low temperature RF electrical and optical characterization facilities.